A broad multi-program approach to rapidly identify and develop novel therapeutics and diagnostics for Covid-19 using Bicyclic Peptides (Bicycles)

Bicycles are a new class of drug that can rapidly be identified using our unique platform technology and have utility if they can be developed as novel anti-virals for use in tackling the current and/or future covid pandemics. They also have potential as novel anti-inflammatory therapies tailored to the requirements of later stage Covid-19 disease sufferers that go on to develop severe inflammatory conditions in the hospital setting. In this application we propose a multi-target strategy to identify novel therapies to treat the ongoing, and potentially future, pandemics.